User-centred design for TV Production tools

This project explores the similarities and effectiveness of two kinds of creative production - Sprint Agile software development and Scratch Theatre production - and combines their methodolgies to create an innovative software development process that focuses on deep user insight, iterative prototyping and testing, and rapid evaluation and insight generation. The focus of this project will be to explore the use of these innovative multi-disciplinary methodologies to design collaborative software tools for a TV Production team working on location and in a TV studio context.